Silurum

Accurate inertial measurement units (IMUs) are critical for autonomous navigation where access to Global Navigation Satellite System (GNSS) is denied/unavailable/unreliable. This is particularly relevant to aerospace/security applications (e.g. autonomous vehicles and systems) but also civilian applications such as remote search and rescue situations.

The 18 months Silurum project will develop a miniature atomic spin gyroscope (ASG, quantum-enabled sensor) based on co-magnetometers to improve the accuracy of Inertial Measurement Units (IMUs).

The proposed activities, led by Microchip, will demonstrate a prototype miniature device fully integrated ASG, including optics sensor and electronics, developed and manufactured in a commercial UK sovereign capability supply chain capable of volume scale up to post project.